Future AI and Robotics Hub for Space (FAIR-SPACE)

Advances in robotics and autonomous systems are changing the way space is explored in ever more fundamental ways. Both human and scientific exploration missions are impacted by these developments. Where human exploration is concerned, robots act as proxy explorers: deploying infrastructure for human arrival, assisting human crews during in-space operations, and managing assets left behind. As humans extend their reach into space, they will increasingly rely on robots enabled by artificial intelligence to handle many support functions and repetitive tasks, allowing crews to apply themselves to problems that call for human cognition and judgment. Where scientific exploration is concerned, robotic spacecraft will continue to go out into Earth orbit and the far reaches of deep space, venturing to remote and hostile worlds, and returning valuable samples and data for scientific analysis.
The aim of FAIR-SPACE is to go beyond the-state-of-the-art in robotic sensing and perception, mobility and manipulation, on-board and on-ground autonomous capabilities, and human-robot interaction, to enable space robots to perform more complex tasks on long-duration missions with minimal dependence on ground crew. More intelligent and dexterous robots will be more self-sufficient, being able to detect and respond to anomalies on board autonomously and requiring far less teleoperation.
The research will see novel technologies being developed for robotic platforms used in orbit or on planet surfaces, namely: future on-orbit robots tasked with repairing satellites, assembling large space telescopes, manufacturing in space, removal of space junk; and future surface robots, also known as planetary rovers, for surveying, observation, extraction of resources, and deploying infrastructure for human arrival and habitation; a further case study will target human-robot interoperability aboard the International Space Station.
The research will merge the best available off-the-shelf hardware and software solutions with trail-blazing innovations and new standards and frameworks, aiming at the development of a constellation of space robotics prototypes and tools. This aims to accelerate the prototyping of autonomous systems in a scalable way, where the innovations and methodologies developed can be rapidly spun out for wide adoption in the space sector worldwide.
FAIR-SPACE directly addresses two of the priorities in the Industrial Strategy Green Paper: robotics & artificial intelligence and satellite & space technologies. The clear commitment offered by the industrial partners demonstrates the need for establishing a national asset that will help translate academic outputs into innovative products/services. Our impact plan will ensure we can maximise co-working with user organisations, align our work with other programmes (e.g. InnovateUK) and effectively transfer our research outputs and technology to other sectors beyond space such as nuclear, deep mining and offshore energy. FAIR-SPACE will therefore not only help in wealth creation but also help develop a robotics UK community with a leading international profile.

Potential impact
The FAIR-SPACE Hub will establish a national asset in space intelligent systems and robotics that will help realise the target of creating a £40Bn UK space industry by 2030, as set out in the government's Space Innovation and Growth Strategy. The Hub will provide research and innovation to a sector that generates £13.7bn of income, supports 38,500 jobs and has worker productivity 2.7x greater than the national average (UK Space Agency, December 2016). The research challenges addressed by the Hub will confer significant benefits not only to the space industry but also to a number of other priority, crossover and downstream sectors, including telecommunication, broadcasting, navigation- and location-based services, meteorological and geospatial services, defence and security, and even healthcare. The Hub will contribute to safety-critical autonomy for extreme environments, e.g. deep mining and nuclear decommissioning, and the wider industrial robotics sector.
The commitment offered by our project partners (from industry, government, independent research and educational bodies) underscores the wide diversity of impact that will be achieved through world-leading research and innovation. It also demonstrates that we will be well placed to engage with the other programmes led by InnovateUK. Among our non-space-centric industrial partners are multinationals such as Intel, the world's largest producer of semiconductors, and preeminent robot arm manufacturer KUKA. The director of Intel Health and Life Science Innovations, for example, foresees synergies between space robotics and healthcare applications, and the founder of cloud-based telehealth operator InTouch also sees many challenges in common between the healthcare and space domains.
The convergence of AI, deep learning and robotics is poised to deliver versatile, intelligent and robust solutions for environments that are inaccessible to humans. Orbital and planetary surface autonomous vehicles push robotic exploration and high-performance, low-energy computing to the limit - which can be an accelerant to the development of disruptive technologies.
The proposal is also of direct relevance to major players in the aerospace sector such as BAE Systems, Airbus Defence & Space, Thales Alania Space, SSTL, ESA, UKSA, NASA (who are all project partners of the Hub) for application in the military, air, satellites, and adjacent markets, in addition to unmanned scientific exploratory missions conducted by space agencies.
Considering the wider implications of the proposed work of the Hub, standards bodies and policy makers that set laws and regulations on autonomous systems will be afforded a useful evidence base from the Hub's work, particularly as an entire research theme has been given over to addressing verification challenges engendered by space robotics. Cybersecurity standards, unmanned vehicle certification also come into this, with ripple-on implications in commercialisation of terrestrial UAVs or driverless cars. Creation of new business and wealth is envisaged through UK tech startups and SMEs like the Hub's existing partners RURobots and NEPEC.
The Hub will impact on the general public as we engage with them to shape the programme and show the value of robotics and AI. Inspiring the next generation will be an emphasis. In its 2017 synopsis, Engineering UK reports an annual shortfall of 20,000 graduate engineers. The Hub will help address this by working with schools and the National Space Centre to demonstrate the excitement of engineering to young people.